Enhancing Global Health Security: Improving the control of new and emerging infections

This PhD research project aims to enhance the understanding and control of new and emerging infections by investigating the role of airline connectivity and reporting delays in the global dissemination of new or emerging
pathogens, and to exploit the synchronising effect of countries coupled through connectivity on disease dynamics to enhance surveillance of acute respiratory viral diseases. Employing a multidisciplinary approach encompassing social network analysis, survival analysis, stochastic epidemic modelling, and advanced predictive modelling techniques, the study seeks to address critical gaps in global health pandemic preparedness, infectious disease surveillance and
control.